QUANTUM 4 IOT

The vision behind QUANTUM4IOT is to investigate how Quantum Random Number Generator's (QRNG) can be used to secure low cost Internet of Things (IoT) devices. The key objectives are to investigate how this technology can be used to address two pressing cryptography issues. The first is entropy depletion where attacks can affect the generation of secure keys and therefor the effectiveness of cryptographic algorithms. The second is how techniques such as Quantum Key Distribution and Post Quantum Cryptography can be combined with QRNGs to secure and authenticate resource constrained IoT devices.

The main area of focus is the use of Quantum Technology to solve cryptography problems for low cost devices. Estimates suggest that over the next two years there will be over 30 billion connected devices and they will be generating 2.5 quintillion (10^18) bytes of data every day. Many of these devices have long operational lives and therefore can be subject to Quantum attack once such techniques become available.

The project will combine the industrial and academic expertise of Ioetec Ltd and Quantum Dice Ltd to investigate hybrid solutions utilising quantum and conventional cryptographic technology.